Smart Mobility Living Lab:

Our vision is to create a world leading test environment for the development of future mobility solutions in London. The Smart Mobility Living Lab based in the Royal Borough of Greenwich (RBG) and the Queen Elizabeth Olympic Park (QEOP). Businesses will be able to test their ideas, technology and services, examples include: • Testing autonomous and connected vehicles on real roads safely • Exploring the relationship and interaction between autonomous vehicles and people in complex and busy real world environments • Testing the use of driverless pods to carry people short distances (1-2 miles) from transport nodes, i.e. railway and underground stations to major venues or destinations • Exploring the use of large data sets to improve the flow of traffic and people • Exploring how much more can be achieved through a more integrated transport system that requires little interaction from the passenger • Exploring the benefits of new technology for logistics companies This is an exciting project and part of the UK Governments commitment for the UK to be at the forefront of this new and rapidly evolving market. Investment will give UK industry the opportunity to take the lead and reinforce its position as a leader in this field.